"Intelligent" protocell populations with "decision-making" swarming behaviors

Protocells are artificial cell-like entities capable of embodying rudimentary biochemical reactions. Studying the collective behaviours
of model protocell populations represents a frontier of synthetic protobiology, facilitating to explore the important question on how
emergent properties are generated when simple model cells work together. However, current protocell populations usually display
amplified properties arising from the collection of individual protocell activities, and there are few reports of emergent and intelligent
properties that go beyond the sum of the individual parts. The aim of the proposal is to develop an "intelligent" protocell community
exhibiting rudimentary forms of swarming behaviour through a novel "leader/command/follower" strategy. An interactive population
comprising a discrete protocell leader and aggregated clusters of follower protocells will be constructed in which the separated
leader protocell in response to the environment acts as a "decision-maker", releasing a chemical signal (command) that initiates
cluster disassembly and subsequent movement and spatial positioning of the followers towards the leader protocell. Moreover,
aggregation-induced emission luminogens (AIEgens) will be integrated to enable bright emission of protocells to spatiotemporally
monitor dynamic swarming behaviours, visualize biochemical reactions and detect signal communication between leader and
follower protocells. The previous expertise of the applicant in the field of AIEgens, organic synthesis and responsive materials will be
applied to the multidisciplinary and emerging field of protocell technology developed in the host group (Professor Stephen Mann
FRS). Outcomes of this project will provide important steps towards the long-term goals of developing cell-like animate materials and
intelligent microscale systems capable of acting as autonomous delivery/sensing/capture agents for potential applications in public
health and environmental monitoring.